Scanning Solutions (SS)

This project intends to investigate a new fault finding/data capture and predictive analytics
concept, consisting of innovative retrofitted devices and a data processing platform that will
allow faster detection of issues, faults and damage on electrical, mechanical and digital
baggage handling systems (BHS) at large airports. This issue cost the global airline industry
£1.56bn in 2012 (SITA report 2012).
Scanning Solutions (SS) will consist of 3 products, a portable device that can be put into any
point of the system by staff, a retrofitted product that fits on to tubs and carts within an
automated material handling system such as airport BHS and a platform for the analysis of
data for the end user.
The system can also be used for other industries that use automated material handling
systems, for example, modern warehouses, distribution centres, parcel and postal sorting
facilities. These devices will use a combination of existing and emerging technologies
underpinned by the development of a platform that collects data from the device, processes
the data and alerts site teams to faults in real time. It also has the ability to predict, inform and
indicate faults and failure prior to an event, with significant potential to reduce resources
(time and cost) currently taken up eliminating problems and creating high levels of process
control.
The main focus of this investigation will be on identifying specific technological issues and
market needs within the airport BHS. This proof of market will also identify other industries
for the device, investigate wider demand and uptake, assess the wider commercial potential
and technical challenges that these markets might also present.
Development of this concept utilises mechanical and electronic engineering innovations as
well as challenging digital technology and software development to offer a package of
products as a holistic solution for clients.